The University of Leeds and Plant Meat Limited

To develop, test and commercialise an innovative plant-based liquid egg product with similar properties to natural egg for the plant-based and flexitarian market, using latest technologies from food chemistry, plant proteins and value-added food processing.